Designing with Light in Libraries

Research Context:\n\nDesign involves making choices and identifying opportunities. The best buildings are arguably ones in which the functional, social, environmental and aesthetic roles of architecture are positively integrated and mutually inclusive. Yet current lighting design guidance, with its emphasis on quantitative criteria, generally fails to take this into account. This study, which aims to carry out a detailed appraisal of the qualitative aspects of lighting in one particular building type, looks to redress this inbalance.\n\nA number of recent publications have discussed daylighting design and performance but few have provided in-depth analysis of how considerations to do with lighting directly inform or shape broader design intentions. They indicate nevertheless that a study of library buildings, which brings together research on how users actually experience the visual environment with an assessment of how client and design teams synthesize thinking about light and space, would be very valuable.\n\nCurrent debates surrounding both design quality and the nature of libraries also underline the timeliness of this study.\n\nThe Design Quality Indicator (DQI) is a concept for evaluating the quality of buildings as they are being designed, built and first occupied. It aims to address both quantitative and qualitative characteristics, and divergent sets of values of developers and builders on the one side and designers on the other, in order to win the acceptance of both cultures. This project draws on the DQI experience and aims to contribute to the debate by focussing specifically on light and its spatial implications, and to assess the product (libraries) in relation to the process of design.\n\nRecent discussions regarding the role and nature of libraries have either taken a historical perspective or looked at future design issues. Here the central importance of creativity in design has been emphasised and the idea that imaginatively designed libraries play a pivotal role in social cohesion, civic pride and local identity. Although a number of 'design elements' are discussed in these studies, surprisingly - for a building type where light is an essential ingredient to functional and aesthetic success - the creative potential of light has to date been ignored.\n\nAims and objectives:\n\nThis project aims to reveal the creative potential of the use of light in the design of contemporary libraries. It will achieve this through the recording and analysis of lighting conditions in eight case-study buildings and one 'benchmark building', and compare these to the intentions of the clients and design team, as well as to the technical criteria for reading, ICT use and storage. Through case-based comparisons, questionnaires and interviews the purpose is to supplement the existing largely technical design criteria with qualitative guidance that responds to user experiences of library spaces and reveals creative opportunities to clients, architects and engineers. \n\nPotential applications and benefits:\n\nArchitecture is a significant creative industry in the UK with an international reputation for design excellence. This project aims to contribute to extending this reputation by exploring how lighting design guidance can be reframed to act as a catalyst for higher quality design. By analysing a number of prize-winning library buildings the study is looking to supplement technical design guidelines with descriptions of the qualitative opportunities and dilemmas highlighted by these projects, in order that this knowledge can be brought to bear on the briefing and design process for future projects. The aim is not to overturn current thinking and design criteria. Rather the study will attempt to review some of the problematic ambiguities and unintended consequences of current guidance, in order to indicate how design issues can usefully be reframed, and to prompt new ways of exploring and refining intelligent design strategies.